Derived categories, stability conditions and geometric applications.

Geometry studies higher-dimensional curved spaces. We can describe these spaces by equations, but the only case where we have any hope to use them for calculation is when the equations are polynomials. The resulting spaces are the objects of algebraic geometry, which are called varieties. Although these objects have been studied for a long time, there are still lots of crucial open problems: If we are given a variety, can we embed it in other well-known varieties? For instance, can we find a "nice'' surface which contains a given curve? If yes, how many such surfaces exist, and can we characterise them via some of the geometrical properties of the curve?

The geometric information of varieties can be encoded in algebraic objects, known as derived categories. Inspired by ideas in string theory, Bridgeland introduced the notion of stability conditions on derived categories. This topic has been highly studied due to its connections to various fields in mathematics and physics, and lots of ideas and techniques have been developed in the area. Now is the time to employ the whole spectrum of modern tools in derived categories and stability conditions to solve so far intractable geometrical problems. My recent work proves that deformation of stability conditions and varying stability status of an object (wall-crossing phenomenon) are powerful new techniques for solving long-standing geometrical problems, that do not appear to involve derived categories. Surprisingly, stability conditions and wall-crossing truly provide the right context for studying those problems.

The main goal of this research programme is to draw on ideas and tools in algebra, geometry and mathematical physics to describe some outstanding geometrical problems in terms of derived categories and stability conditions, and then apply wall-crossing techniques to solve them.

Potential impact
The main impact of this research programme will be to enhance the existing expertise of pure mathematics in the UK. This proposal will employ ideas and tools in different fields of mathematics to develop modern techniques for answering many fundamental questions in algebraic geometry. In particular, it will strengthen existing links between algebraic geometry, homological algebra, birational geometry, symplectic geometry, enumerative geometry and mathematical physics, which are all very active areas of research in London and the UK. Hence this proposal will increase the possibility of collaborations between researchers in these fields.

A great occasion to transfer ideas and techniques between different research areas is an intradisciplinary workshop at Imperial College London, which I am going to organise in the second year of my fellowship. This workshop will have a significant impact on the UK and international mathematical communities.

Although this research programme is focussing on topics in mathematics, it has the potential of influencing other sciences. Lots of objectives in the proposal are closely related to string theory, hence, the results and techniques would be helpful for physicists. Moreover, the second project involves a detailed study of stable vector bundles holding a specific number of global sections on algebraic curves, which will be useful for algebraic-geometric codes in coding theory.

My track record illustrates my ability to carry out research in collaboration and independently, my considerable experience of connecting several mathematical areas, and my commitment to interact with a broad section of the mathematical community. This fellowship would provide the ideal framework to focus on my research programme and further increase my impact on the mathematical community in the UK and worldwide.